The role and influence of the nisi prius reporters on the development of the common law of the late 18th and 19th centuries

Prior to the rise of large-scale commercial legal publishing in the mid-19th century, the only widely-available reports of cases decided in the English courts were those published by barristers, often to boost their fledgling careers. Known as the nominate reports, they varied greatly in quality and reputation, but became widely cited in the courts as important sources of the common law.

Amongst these were the 6 volumes of Nisi Prius reports of Isaac Espinasse, who is today regarded as amongst the most unreliable of the nominate law reporters. His reports (covering cases decided between 1793 and 1810) are now virtually uncitable in English courts, having been judicially described as "notoriously defective", "imperfect and misleading" and possessing a "want of accuracy ... never quoted without doubt and hesitation". Espinasse himself was said by one Judge to have "only heard half of what went on and reported the other half" and another Judge is recorded to have said that he did not care "for Espinasse or any other ass."

From these descriptions, one could be forgiven for thinking that Espinasse was the type of slovenly, lazy and incompetent lawyer satirised by Dickens and Trollope. But he was nothing of the sort. He was a busy and successful barrister, a Bencher and Treasurer of his Inn, the author of several influential legal treatises, and the recipient of an award from the Royal Society of Arts.

Several theories may be posited as to why Espinasse's reports are so disrespected: perhaps it was due to the perceived superiority of the Nisi Prius reports of Espinasse's principal rivals, John Campbell and Thomas Peake; or perhaps it was a negative reaction from the profession to Espinasse's publication late in life of reminiscences about his time at the Bar, which contained outspokenly negative comments on prominent barristers and judges of his time.

However, the most likely explanation concerns the quality of the judicial pronouncements that Espinasse was reporting. Cases at Nisi Prius were mostly fact-based and ultimately decided by juries; accordingly much of what was reported consisted of judicial instructions given to juries during trials, mainly on matters of evidence, many of which will have been hastily delivered and ill-considered. Espinasse's failure may not have been that he reported too little, but that he reported too much.

A study of Espinasse's life and work, and the work of other law reporters of the period, leads to a consideration of more general issues relating to the role of law reporting at this time.

For example, there is the selection criteria applied by the reporters when determining which cases to report. In addition to the question of whether the case stood for a particular point of law, there is evidence that certain reporters were also applying their own judgement as to whether the relevant legal point was right or wrong in order to determine whether to report that point. This gives rise to the questions of whether that is an appropriate matter for the reporter to decide, rather than later judges or appellate courts, and what influence that fact had on the development of the areas of law being reported.

Further, there is the question of the criteria applied by judges to determine the quality and reliability of the reporters, in an era where there was no official seal of approval given to them. It is notable that there is no first-hand evidence to support the most disparaging judicial comments made about Espinasse and his reports: it will accordingly be instructive to consider whether there is any contemporary evidence to support or contradict those later criticisms. If there is not, the question is then whether it was right for the judiciary simply to dismiss the relevance of a case because of the reputation of the reporter, rather than to consider it on its merits.